Olfactory mechanisms underlying behavioural manipulation of mosquitoes by malaria parasites

Technical abstract
There is considerable evidence that pathogens manipulate the behaviour of their vectors to enhance pathogen transmission. For example, malaria-infected mosquitoes take larger blood meals than uninfected ones, and take multiple blood meals. We have recently demonstrated that P. falciparum-infected An. gambiae females were significantly more attracted to human odours than uninfected females. This was the first demonstration of a change in An. gambiae behaviour in response to olfactory stimuli caused by infection with P. falciparum. Despite the clear impact on the epidemiology of vector-borne diseases, parasite-mediated behaviour of haematophagous insects in response to host odours, and the chemistry and olfactory mechanisms underlying the behavioural responses, have not been elucidated. The hypothesis of this study is that P. falciparum manipulates the olfactory system of infected An. gambiae mosquitoes, causing them to be more attracted to human hosts.

We propose to build on our preliminary study to quantify, using olfactometer studies within BSL-3 laboratories at LSHTM, the behaviour of An. gambiae females infected with human malaria parasites, P. falciparum, and compare these responses to uninfected females, and determine whether the responses depend on the lifecycle stage of the parasites. Electrophysiological experiments will be done to examine whether P. falciparum infection has an effect on the olfactory system. New compounds (or blends) could be identified, using sophisticated analytical chemistry techniques, which could be exploited to develop a synthetic lure for application in surveillance or trapping programmes specifically targeting P. falciparum infected An. gambiae s.s. females.

This study represents a novel piece of biology exploring the olfactory mechanisms by which parasites enhance their transmission success. This is, to our knowledge, the first study to examine this type of behavioural manipulation by a parasite.

Potential impact
Although there is ample evidence that pathogens manipulate the behaviour of their vectors to enhance pathogen transmission, and despite the impact on the epidemiology of vector borne diseases, parasite-mediated behaviour of haematophagous insects in response to host odours have hardly been studied. We propose to examine the vector-parasite-host interaction of Anopheles gambiae s. s. - Plasmodium falciparum, one of the most important interactions in the context of humanity, with malaria causing over 200 million human malaria cases and over 770 thousand deaths each year, and having a negative impact on the economic growth of the countries affected. The research in this proposal is likely to be of wide public interest and should generate high impact publications.
The development of novel and highly effective synthetic attractive blends for P. falciparum infected An. gambiae s.s. females will benefit researchers in the area of mosquito control, ecology and behaviour and control programmes that require improved monitoring systems. It will also generate new intellectual property which will be exploited appropriately by the partner institutions and could lead to the development of a product which would be marketed to mosquito surveillance and control programmes as well as the domestic pest control market world-wide. Current methods for monitoring and control of malaria mosquitoes rely mainly on human subjects or CO2. The former has ethical concerns, whereas the latter is not mosquito specific and its attractiveness to An. gambiae s.s. females increases enormously when combined with human odours. Using volatile blends selectively attractive to infected mosquitoes will, in combination with other measures, disrupt contact between infected mosquitoes and humans and therefore malaria incidence. Mass trapping of infected mosquitoes using the newly developed odour baits could, in the long term, create an evolutionary pressure for mosquitoes not being infected. In the long term, the health of travellers and local people in malaria endemic countries (particularly young children and pregnant women) will be substantially improved which will positively affect economic growth in sub-Saharan malaria endemic countries. Additionally, the development and commercial exploitation of novel mosquito control technologies will enhance the economic competitiveness of the UK.
The scientific knowledge gained from the proposed project will enable epidemiologists to improve mathematical models used to predict disease transmission and to plan mosquito control and elimination strategies. Including the effect of parasites on mosquito host-seeking behaviour in the models will increase the reliability of the models and therefore the impact of mosquito control strategies that are implemented based on the predictions of the models.
Additionally, the results of this project will be relevant to other systems where parasites manipulate their hosts and thus, the findings will also be of benefit to evolutionary biologists. It is likely that new avenues of research will be generated (for example understanding the mechanisms of manipulation by parasites at the molecular level; and understanding finer details of the olfactory system, such as olfactory receptors and odourant binding proteins). The project will build on the current knowledge of the individual investigators involved and new skills and knowledge will be gained during the proposed project that will be useful in future projects. The project will also create foundations for a strong collaborative relationship between the investigators and advisors beyond the proposed project, enabling them to target jointly other parasite-insect-host interactions.